MAGMA

NMR is an important tool in drug discovery. Its use is rising in industry owing to its applicability notably to disordered, and membrane proteins that are of significant interest, but are not amenable to crystallography. Widespread use of NMR has been limited by its complexity, and the size of molecules it can be applied to. We have developed MAGMA, a novel analytical approach that facilitates the study of 'large', >30KDa, proteins in structure-function research, applicable to the majority of targets of interest to the biopharmaceutical industry. Our approach relates features in NMR spectra to specific atoms in the molecule, taking a process that could take several labour-intensive months with costly samples down to a single sample and a few hours. To realise the commercial potential, this project will allow us to refine the MAGMA software that can be used by a non-specialist. We seek to license this robust software platform for use in academic research, and commercial drug discovery.